Interferometry to measure atoms

We will develop a novel detection system for use in the World's fastest atomic force microscope. This detection system will let us super-charge our product line of surface analysis tools while simultaneously de-risking our supply chain and supporting UK-based nanotechnology businesses.

Armed with this new detection system, we will expand our sales into the 2D materials discovery and manufacturing markets, supplying a tool to rapidly accelerate production.